BAME people in British politics, 1750-1850: A story of unrecorded presence

The history of abolition in Britain and in British Politics is an area that has been well served over the 200 years since the Slave Trade Act 1807. This period is of such critical importance to British political history because of the environment that the cause for abolition arose from. Outside of the abolition movement, the 17th and 18th centuries see the development of western thought and the enlightenment. This period holds some of the world's greatest political theorists and some of the most influential works of political theory. This is a period when Europe is experiencing widespread development, international colonial expansion, revolution and wars. It is in part due to this flux that new ideas about natural rights, social contract theory, universalism, property ownership etc are formed and become the basis of most western political systems. Within the broad scholarship of the intellectuals of this period there are thinkers whose work has been overlooked. One of these thinkers is Ottobah Cugoano (c.1757 - after 1791), a Black African ex-slave, living in Britain in the 18th century who worked as a servant for the artist Richard Cosway. While in the service of Cosway he learned to read and with the help of Olaudah Equiano, a fellow educated Afro-Britain and former slave, wrote Thoughts and Sentiments on the Evil and Wicked Traffic of the Slavery and Commerce of the Human Species Humbly Submitted to the Inhabitants of Great Britain by Ottobah Cugoano a Native of Africa (here after Thoughts and Sentiments 1787/1791). They also worked collaboratively in the abolition group the Sons of Africa.